VANTAGE - An intelligent payload that enables UAVs to autonomously land on maritime vessels, ultimately addressing Urban Air Mobility requirements.

To develop an intelligent payload that visually identifies landing pads, at day and night, and enables UAVs to perform autonomous landings on fixed or moving platforms, focusing initially on maritime applications. This technology will become part of an integrated suite of autonomous functions ultimately addressing the requirements of Urban Air Mobility,